Searching for physics beyond the Standard model using precision measurements of heavy flavour decays

Srishti will be using LHCb data, especially multi-body decays of B mesons, to search for physics beyond the Standard Model, and to understand the role of hadronic effects in rare B decays. She will also develop novel particle identification detectors that will further increase LHCb's sensitivity to physics beyond the Standard Model